The rise of numeracy and quantitative thinking in Britain, c.1660-c.1800

This project explores the nature and extent of numeracy in Scotland and England, c.1660-c.1800. In what ways did men and women at every level of society understand and use numbers in this period of substantial economic, social, and cultural change? How were such skills learned and what impact did they have upon people's daily lives and broader mental horizons? Such questions have received only partial scholarly attention. Ever since Max Weber posited a link between the rise of capitalism and the emergence of double-entry bookkeeping, the role of number skills in commercial growth has been an area of ongoing debate, manifested recently in the discussion of links between numeracy and human capital. Recent studies have compared these wider models of change with examples of people's interactions with numbers in various forms, such as domestic accounting, kitchen practices, popular literature, timing keeping, and evaluating personal wealth. While these studies highlight several important aspects of early modern number use, this project offers the first systematic evaluation of the place of numeracy in seventeenth- and eighteenth-century British society.

Attention is paid to key developments in this period such as: the increasing use of numerical timekeeping based on the clock and calendar; the growing emphasis on arithmetic education and its interactions with printed media such as textbooks and almanacs; the increasing demand for numeracy skills in working life and business; the emergence of quantification schemes at both local and national level; and the growing deployment of numbers in manifold forms of recordkeeping such as accounting, chronicling, and the production of diaries and family archives.

By considering the trajectory of these developments in both Scotland and England, as well as acknowledging continental influences, this project crosses national barriers and allows for consideration of the distinctness of English and Scottish experiences while also acknowledging continuity and reciprocity between the two. It offers a contribution to ongoing debates about the social and cultural impact of commercialisation in the eighteenth century while also informing current discussions about working life which seek to offer a more nuanced account of occupational practices and identities. It places under closer scrutiny the relationship between numeracy and literacy and asks how questioning this dynamic may advance our understanding of educational structures and hierarchies in this period.